Prioritising public transport routes for key workers

Software development to prioritise public transport routes to meet demands of key workers.
Promoted in the UK and overseas to current and new customers.